Ekonomizer Premier

Technical advice for the development of new gas regulators reducing the usage of CO2 and other greenhouse gases from cylinders thus giving environmental and energy saving benefits.